Study of selective laser melting (SLM) process for the production of nickel based superalloys from pre to post production.

The reseach investigates the selective laser melting (SLM) of nickel based superalloys (IN625 and IN718) to establish the effect of raw material, processing parameters and post processing heat treatment on the resulting material. This work involves extensive powder characterisation, a design of experiments approach to process parameter investigation and in depth microstructural and mechanical characterisation of SLM'ed material both in as manufactured and heat treated conditions. Research area - Materials Engineering, metals and alloys